A market investigation into alternate monetisation methods for a connected car network infrastructure and how to create a network structure which provides maximum value to all stakeholders

AutoRose is a connected car company looking to investigate the potential market value of Big
Data within the automotive industry space. The project will focus upon a number of different
data utilisation options and the related security and driver perceptions towards them.